High-Power Stereo (HPS) system; a novel, optical arrangement aimed at achieving stereo (3D) microscope imaging at industry-leading magnification levels

Stereo microscopes products are able provide users with a magnified three-dimensional visualisation of a sample being analysed. However, the degree of magnification is up to 10 times lower than conventional mono compound microscopes, rendering them less useful for many applications, such as life science applications whereby users must interact with biological components on the cellular level. Due to the underlying physics and the mechanical constraints of conventional stereo microscope arrangements, it is not possible to appreciably improve beyond current state-of-the-art magnification levels without significantly impacting image clarity and resolution. Vision Engineering Ltd (VE), a global leading-edge manufacturer of stereo microscopes and non-contact measuring systems proposes to develop a new technology, called High-Power Stereo, which will achieve high-resolution stereo imaging at comparable magnitudes to state-of-the-art compound mono microscopes (up to 1000x), a so-far unsurmountable challenge with huge commercial potential.